Removal of antimicrobial resistance genes from bacterial strains and communities using CRISPR-Cas9.

Antimicrobial resistance (AMR) is one of the greatest threats to human health of our time and discovering ways to prevent the spread of AMR would be truly ground breaking. This develops the CRISPR-Cas9 genome editing system to target and destroy AMR genes in complex microbial communities present in the lungs of cystic fibrosis patients.